The University of Huddersfield and Mainstream Measurements Limited

To develop and embed a multi-platform software solution to enable distributors and their customers secure, remote access to visualise, manipulate, retrieve and transmit measurement data resulting in state-of-the-art flow meters with enhanced GPRS capabilities.